Notpla Liner: A seaweed based alternative to plastic laminates in the paper and board industry.

Notpla Liner is our naturally biodegradable coating for paper products, providing a grease proof and water resistant barrier. This is an ideal coating for use in the service of food products (e.g. for take-away meals) and the storage of dried goods.

Notpla Liner is currently undergoing the industrialisation process, for coating of paperboard with our seaweed-based material. This project will establish the feasibility of operating a coating line, applying the liner at industrial scale, dry and wet mixing of the liner at scale.

The Notpla Liner can be supplied to paperboard and box manufacturers as a powder, and is targeted for release to the market by end of 2020.